Diabetes Digital Coach

The Diabetes Digital Coach Test Bed will provide the infrastructure for mobile health self-management tools

(wearable sensors and supporting software) to take advantage of new developments in connecting monitoring

devices (Internet of Things) so people with Type 1 or Type 2 diabetes 'do the right thing at the right time' to

self-manage their condition. An additional benefit will be more timely & appropriate interventions from peers,

healthcare professionals, carers and social networks. Our collective vision is to 'Enable every citizen to self-care

in their own way to the benefit of their health, both physical and mental' .

We will also address how the data generated through the tools can be owned and managed by people with

diabetes through a personal firewall for individuals to give consent and access to share this data with other

systems such as analytics engines and healthcare practitioner portals (eg or local Connecting Care platform)

We subsequently intend to aggregate data, information and knowledge to gain a real time population wide

view of the health status of people with diabetes to nudge and promote behaviours to improve health.